Diaspora Representation in UK Gardens, Libraries, Archives and Museums: Exploring Community-Led Collections-Based Research (DiaGLAM)

The AHRC-funded project 'Diaspora Representation in UK Gardens, Libraries, Archives and Museums: Exploring Community-Led Collections-Based Research' will commence in September 2021, led by Dr John Giblin (National Museums Scotland) and Dr Robert Blyth (National Maritime Museum). This project will study collections-based participatory research methods with a range of community groups and Gardens, Libraries, Archives and Museums (GLAMs) to inform best practice and increase EDI in the UK sector. For this pilot phase, the project will work with South Asian, African and African Caribbean Diaspora community groups in partnership with GLAMs. Diaspora community groups will direct research design, implementation and production of creative outputs using relevant historic and contemporary collections, including those collected as part of British imperial activity. Individual projects will explore and represent the multiplicity of experiences of empire, migration and life in Britain and in so doing will challenge and enhance established representations. Through this work, the project will also explore the relevance of world history collections and museum engagements for Diaspora communities.

The project will follow a Hub and Spoke model. National Museums Scotland (NMS) and the National Maritime Museum (NMM) will act as the Hub gathering and evaluating evidence, providing museum expert guidance, and holding a central fund that will be distributed to GLAM Spoke partners' Diaspora-led projects. The project will foster greater cross-sector collaboration, build capacity, and co-produce a range of creative outputs. It will prioritise gathering and sharing evidence on best practice in co-creation and co-participation in heritage and culture research, specifically through surfacing polyphonic voices and diverse narratives from across communities and supporting GLAM organisations to engage with them for mutual benefit. This will be achieved through the longitudinal evaluation work shared through a public facing legacy document and through a sector knowledge-sharing event, which will present knowledge from co-creation and co-participation for more nuanced public and sector debate.